Data-driven eye care

The measurement of sight is the front door to eye care, but currently this relies upon a professional. As such, remote-monitoring of eye disease is not currently possible. The lack of patients' ability to self-monitor on a regular basis can result in a delay in identifying a deterioration in sight. Late treatment makes eye disease much more difficult to treat, and often results in permanent visual impairment.OKKO Health capture interaction data from the touch screen while patients play carefully designed video-games. This project is to provide the accelerated financial support to drive forward the data-capture potential of our game and to build in machine learning (artificial intelligence). With the capability to generate 'big data' and build up a visual profile for an individual patient -- OKKO are working towards generating the first digital biomarkers of eye disease, so that deteriorating eye disease can be picked up at the earliest possible opportunity.This technology will allow eye doctors/specialists and hospitals to remotely monitor patients via an online portal, preserving expensive in-person appointments with doctors/specialists for those patients who are most in need. Essentially, we will provide a tech solution to support eye hospitals who simply do not have enough eye specialists to meet the ever-increasing patient demand.Ultimately, this will allow OKKO to work with hospitals to personalise the medical care that patients with eye problems receive, preserve good sight in those who live with a diagnosis, and drive down the costs of health systems like the NHS delivering quality eye care services at scale.The current project will build the wider tech infrastructure around OKKO's gaming apps, alongside increasing the data supply and the ability to derive insights using artificial intelligence.